University of Ulster and Datactics Limited

To extend the current capabilities of the data quality application 'Flow Designer' to provide data discovery, profiling and predictive capabilities using machine learning. To develop a new knowledge driven predictive analytics pipeline.